Stack-Cup Connected Cup System

This project seeks to innovate Stack-Cup's product offering, developing a unique and innovative solution to the issue of single-use plastic cups at large events. The development of the Connected-Cup System will offer a novel and integrated system to reduce carbon leakage and increase efficiency in current reusable, returnable cup schemes. This project will develop a biobased composite Intelligent Cup system, with track and trace capabilities to increase carbon leakages to bring waste closer to zero as possible.